AnzenDB - A next generation high security cloud database.

**Background/Opportunity**

Organisations and governments are looking to the cloud to benefit from:

* Only paying for the storage they use, reducing infrastructure costs.
* Continuity of operations and easy disaster recovery.
* Accessing resources and applications cost-effectively.
* Cutting energy consumption, reducing environmental impact.

However, new GDPR regulations require companies to ensure data sovereignty for EU citizens and data breaches are an acute problem. The DCMS commissioned "Cyber Security Breaches Survey 2019" showed 60% of medium and large UK businesses experienced breaches in 2018/19\. IBM research shows an average cost of £3m/breach (£140/record).

Current DBaaS state-of-the-art does not even consider data sovereignty and jurisdictional compliance, relying instead on traditional security measures.

Inspired by these opportunities, Anzen Technology Systems (ATS) has developed Anzen technology. This new approach to security introduces the concept of 'obfuscation' - "clustering" data so that it can be broken into shards for storage in separate locations, both on the cloud and locally.

Our patented process renders the contents of each shard meaningless, requiring an attacker to obtain all shards simultaneously. If a breach was suspected, the user can simply re-run the process, rendering any stolen components useless.

We have already shown proof-of-concept for a static storage solution. In this project we will develop a Database-as-a-Service (DBaaS). By incorporating Anzen technology we provide a last-line-of-defence, additive to both the security and DBaaS markets.